Future Pharmacy - Clinical Decision Support

"The level of technology required to create a smart, effective and reliable clinical decision support system has reached a pivotal moment; becoming affordable.

Technology in medicine is not a new trend, applications have been purpose-built for the NHS, enhancing care for many years. However, many systems have been constrained in their usability, required on-site maintenance and come with a costly fee.

Future Pharmacy proposes a Smart Clinical Decision Support System that is safe, effective and scalable. A constantly updated database comprised of trusted resources provides the basis of our tool which is combined with a user-friendly interface and journey. The tool captures key patient characteristics which then serve as the databases filters. Only dosing recommendations, prescribing pathways and interaction checks that have passed all patient filters are returned.

Issues such as lack of access to resources and essential hardware create a barrier to safe and effective care in many healthcare institutions. The likely knock-on effects of these barriers such as wasted nursing time, procurement costs and liability mean that medication errors waste over £2.5 billion of NHS funding each year.

Technological maturity in the cloud and personal computing sectors allows for day to day barriers to be removed while still allowing for the same day to day tasks to be completed with increased efficiency.

Our plan is to use both technologies to create a system that drives best practice throughout trusts in an affordable and considered manner. Our innovation derives from our plan to:

* Increase the system's accessibility (app and desktop based).
* Increase its commonality (use the same resources and structures for multiple functions) to drive affordability and reliability.
* Utilise cloud computing (processing and analytic power, as well as, user control abilities such as auto-updates to security and databases) to enhance functionality, improve adoption and increase its effectiveness and efficiency.

By encompassing the above our plan is to clearly demonstrate the value of a patient-specific, accurate and considered clinical decision support system."